The University of Birmingham and Aggregated Micro Power Holdings plc

To design, build and test a thermal energy storage system using novel Phase Change Materials, which will increase the efficiency and cost effectiveness of gas peaking plant.